Method for Controlling Diseases in Potatoes

A. The object of the project is to prove the efficacy of pulsed ultra violet energy to control skin diseases and pathogens on a commercial crop such as potatoes. Following successful bench-tests, we would like to design and build a test unit on which the efficacy tests could be carried out and, investigate optimum conditions to maximise the effect.
B. Initially, we would want to show that pathogens of 4 specific diseases of potatoes can be controlled in laboratory conditions. This would show the necessary uv levels to control the 4 different diseases. Then we would build a small unit that would treat the potatoes as they likely to be in practice, where the potatoes are rotated below the uv lamps to ensure overall coverage. Then we would build a full size test unit to allow bulk quantities of potatoes to be treated and monitored. The laboratory analysis would be carried out by a suitable organisation such as the Potato Council Laboratory. We would undertake all other tasks.